Physics-informed machine learning for controlling soft micro-bots

Controlling micro-bots in vivo is challenging due to the complex and dynamic environment. Additionally, it is difficult to microfabricate on-board sensors for micro-bots. Hence, this project aims to use the morphology and elastohydrodynamics of soft micro-bots as feedback to improve the precision of automated control of micro-bots in complex and dynamic environments. The project will consist of creating an experimental setup for analysing the elastohydrodynamics of micro-bots moving in various environments (such as varying viscosities and different obstacles) to generate training data for a machine learning algorithm to use the morphology of the micro-bot to detect and react to the changes in its environment without the need for additional on-board sensors.

This project will also explore using mathematical models to increase the amount of elastohydrodynamics information available for environmental sensing via two design approaches. Firstly, mathematical models can be used to understand how micro-bots of different shapes and sizes exhibit varying elastohydrodynamic behaviours under identical control inputs. Secondly, mathematical models can also simulate various control inputs to investigate whether elastohydrodynamics data can be synthesised by operating the micro-bot at the same point in the environment under different control inputs.